Mobile Robotics: Enabling a Pervasive Technology of the Future

VISION: To create, run and exploit the world's leading research programme in mobile autonomy addressing fundamental technical issues which impede large scale commercial and societal adoption of mobile robotics.

AMBITION: We need to build better robots - we need them to be cheap, work synergistically with people in large, complex and time-changing environments and do so for long periods of time. Moreover, it is essential that they are safe and trusted. We are compelled as researchers to produce the foundational technologies that will see robots work in economically and socially important domains. These motivations drive the science in this proposal.

STRATEGY: Robotics is fast advancing to a point where autonomous systems can add real value to the public domain. The potential reach of mobile robotics in particular is vast, covering sectors as diverse as transport, logistics, space, defence, agriculture and infrastructure management. In order to realise this potential we need our robots to be cheap, work synergistically with people in large, complex and time-changing environments and do so robustly for long periods of time. Our aim, therefore, is to create a lasting, catalysing impact on UKPLC by growing a sustainable centre of excellence in mobile autonomy. A central tenet to this research is that the capability gap between the state of the art and what is needed is addressed by designing algorithms that leverage experiences gained through real and continued world use. Our machines will operate in support of humans and seamlessly integrate into complex cyber-physical systems with a variety of physical and computational elements. We must, therefore, be able to guarantee, and even certify, that the software that controls the robots is safe and trustworthy by design. We will engage in this via a range of flagship technology demonstrators in different domains (transport, logistics, space, etc.), which will mesh the research together, giving at once context, grounding, validation and impact.

Potential impact
Mobile autonomy is a pivotal precursor to a large number of industrial sectors in the global economy with an ability to reach a truly vast audience. To realise this potential, it is imperative to combine academic excellence with an appropriate grounding of the research in industrial need. We run a "petal" impact model. At the heart of the endeavour is research staff (the focus of this proposal). The research team are surrounded by an expert engineering support. Within this team are knowledge exchange engineers and an impact coordinator who are charged with managing the flow of knowledge between industrial parties and the group. We offer membership to the group on a sector by sector basis to industrial parties.

Here our proposal will create a lasting, catalysing impact on UKPLC.

Industrial Impact - the true impact, reach, ambition and industrial richness of this proposal is best illustrated by some of our research flagships - domain-specific, physical instantiations of integrated competencies developed across the consortium - which act as showcases to existing and potential industrial partners and therefore serve to catalyse impact. Examples include the development of the UK's first self-driving car (in collaboration with Nissan, automotive council, transport catapult, MIRA), the development of ultra low-cost warehousing solutions for stock management and asset tracking (in collaboration with Gompells Ltd, Guidance Navigation Ltd) and the development of robotics technology to help understand the condition of our national transport infrastructure -- particularly rail and road (in collaboration with AMEY, Highways Agency, Network Rail). Our long term plan is to act as a hub for enterprise networking and support and will serve as a catalyst to enable investors, existing businesses, and new enterprises to shape the service and autonomous robotics industries of tomorrow.

Academic Impact - the award of a Programme Grant will stimulate the transition of robotics technology from an academic pedigree to real-world applications of industrial significance. As such, it will inspire a novel research paradigm driven by need. It will foster innovation to overcome real-world challenges in realising sustainable and affordable autonomy. This, we expect, will consolidate and strengthen the UK research base across disciplines (such as the currently disjoint fields of robotics and verification) and open up new vistas of research such as safe-by-design autonomous systems.

Societal Impact - we aspire for robots to assist people in various aspects of everyday life, from driverless cars to assisted living. However, while the scientific boundaries are receding issues surrounding trust and acceptance of this technology into society become ever more apparent. Immediately then questions of Responsible Innovation must be asked. The AREA (Anticipate-Reflect-Engage-Act) paradigm is of course apt here as set out by EPSRC. The Programme Grant will: Anticipate results of related research on the impact of automation on employment; Reflect on and promote ethical thinking around intelligent machines and the social benefits of micro-interactions between robots and people; Engage with stakeholders at TSB and BIS, and the general public to provide us with feedback surrounding the effects of our innovation; and Act to test exemplars of human-robot interaction and embed safety in the DNA of machines that people interact with.